The University of Reading and PB Design and Developments Limited

To use mathematical models to embed a common control philosophy into the range of power converters to improve performance and flexibility.